Remote Working SaaS Security

**Ampliphae Secures and Simplifies SaaS**

Increasingly business as well as consumer software is delivered from the Cloud, accessed via a web-browser, and paid for monthly with a credit card - known as "Software-as-a-Service" or SaaS. SaaS brings great potential benefits but has some drawbacks which require careful management in order to avoid exposing the organisation or the individual to risks of various types.

Ampliphae's SaaS Management platform allows businesses to implement a robust governance strategy for SaaS adoption in the Cloud with sophisticated discovery, security and compliance capabilities. Ampliphae quickly finds all the SaaS applications in use in the organisation, continuously monitors adoption rates, discovers risks, and migrates users from non-compliant applications to approved ones.

Ampliphae has long recognised the value Cloud-delivered SaaS can bring, with fast implementation and pay-as-you-go pricing, but they have always advised of the need to balance benefits against the potential risks of data loss and compliance violations. In the current COVID-19 emergency everyone is scrambling to adopt SaaS applications to allow them to continue operating -- for many, only the ease of adoption and scalability of SaaS has allowed them to absorb the shock of lockdown and enforced home working. But it is more important than ever to perform due diligence on the SaaS to be adopted, by implementing a robust discovery and governance process as the organisation's people transition away from the controlled safety of the corporate network to a much more ad-hoc IT environment at home.

Through this project Ampliphae can adapt their technology for use outside the corporate network, in remote home working contexts, and thus ensure that compliance and security are maintained when people are operating entirely in the public Cloud and outside of the organisation's physical premises.